PICAS: Photonically Integrated Cold Atom Source

ColdQuanta and M-Squared Lasers will develop a commercial supply chain for high-flux cold atom sources. In particular, the business partnership will take a modular approach to commercialising the high flux cold atom source which is a complex and critical element of cold matter systems. The modular commercial system will provide a robust and compact subsystem that will lower the barrier to entry and simplify the process of further system development and integration needed to address specific applications such as clocks, magnetic and electric field sensors, inertial sensors, navigation, and quantum information systems based on neutral atoms.